Informing the design of cancer clinical trials through mathematical modelling, preclinical data analysis, and machine learning

The project concerns two innovative new cancer treatment strategies.
Adaptive therapy: The adaptive therapy strategy aims to stabilize tumours using moderate, patient-specific doses, rather than applying a high dose to reduce tumour size as quickly as possible. The aim is to exploit competition between treatment-sensitive and resistant tumour cells to contain the growth of resistance and thus prolong patient survival. A first small clinical trial of this approach was successful; a handful of others are ongoing.
Through developing mathematical and agent-based / PDE models in parallel with cancer cell line experiments in 2D monolayer culture and 3D tumour spheroids, RN and his collaborators were among the first to test the hypotheses underlying adaptive therapy and showed that spatial structure is a critical factor in its effectiveness [1]. RN and his collaborator Yannick Viossat then conducted the first general theoretical analysis of adaptive therapy and related cancer treatment strategies [2]. RN's PhD student Blair Colyer has developed a sophisticated hierarchical Bayesian model framework for fitting ODE models to cancer treatment data, which he has applied to experimental data from RN's collaborators.
Extinction therapy: Whereas adaptive therapy aims to control incurable tumours, extinction therapy aims to maximise the likelihood of a cure when this is a viable option. The defining feature of extinction therapy is that, around the time at which the tumour becomes undetectable, we switch to a secondary treatment, aiming to shrink the tumour further until it becomes prone to stochastic extinction. RN's master's student Srishti Patil recently conducted the first ever theoretical analysis of extinction therapy to identify the optimal treatment switching time [3].